The Dubs Universe - truly circular, sustainable kids sneakers

The Dubs Universe is an online family sneakers subscription for children aged 1 to 6\.

We exist to make and sell children's shoes differently, in a planet-friendly way, so that busy parents don't have to compromise between style, fit and sustainability.

We only use low-impact materials such as recycled plastic bottles, sugarcane and mushrooms.

And once your little hero's feet are too big, the shoe can be refurbished and resold or sent onto our shoe charity Sals Shoes, helping reduce shoe poverty in the UK and keeping them out of landfill for longer.

The Dubs Universe

Little Sneaks. Big Planet